Case Study: Cultural Value of Accessible Theatre

Many people in society cannot benefit from the full value of cultural events if those events are not made available for them to access.

While we tend to think of barriers to access as being geographical (the production I wish to see isn't touring to my part of the country) or financial (I'd love to see that production if I could afford the ticket price), people who have sensory impairments - either because of disability or aging - may additionally experience barriers based on lack of support for their access needs. People who have difficulty hearing a theatre production may need captions. People who are Deaf may need sign interpretation. People who have vision impairments may need audio description.

Just as people in rural communities can feel excluded from culture as 'it all happens in London, never here', people with access needs may feel that those who create culture do not care whether or not they are excluded from being able to participate in that culture.

Responding to this need, and prompted by legislation such as the Equality Act 2010, many cultural institutions have shown interest in making their cultural events accessible to the widest possible audience by making them inclusive.

The two organisations at the forefront of providing captioning and audio description services to theatres and live events in the UK are StageText (http://www.stagetext.org) and VocalEyes (http://www.vocaleyes.co.uk).

While these organisations collect anecdotal evidence and survey evidence from people who attend their captioned and audio-described events, to date there has never been a rigorous and comprehensive assessment of the cultural value that making theatre accessible to their audiences generates.

London Metropolitan University have partnered with StageText and VocalEyes to propose a research study that will seek to answer the following question - What is the cultural value of accessible theatre from the perspective of its two main stakeholder groups:
- to the theatres (and businesses around them) that choose to provide captioned or audio-described performances, either to develop new audiences, or to bring former audiences back into the theatre; and
- the audiences that those performances are aimed at (both those that choose to attend, and those who do not)

We envisage this research providing rigorous evidence for the value of accessible theatrical performance, and of inclusive cultural activity, for a range of stakeholders; supporting the on-going work of organisations like StageText and VocalEyes, and potentially contributing to increased opportunities for hearing and visually impaired people to engage in mainstream culture. It will further contribute to underpinning inclusive practice in the UK; supporting the nation's beacon status in this area. It will also aim to support and contribute to the on-going embedding of inclusion as cultural practice.

Potential impact
Beneficiaries from this research include:

Academia:
o The rest of the Cultural Value project - providing an early case study to examine how well the other components identified in the Cultural Value Project describe the value that audiences for accessible theatre themselves assign to it, and uncover other possible components such as 'inclusion/exclusion' which might also be measured by other Cultural Value projects
o Researchers in cultural practice & inclusive practice - these researchers will benefit from a key case study in the value of inclusive practice in the UK; supporting the nation's beacon status in this area. It will also aim to support and contribute to the on-going embedding of inclusion as cultural practice.

Public Sector:
o Arts grant-funding bodies such as Arts Council England, that part-fund StageText and VocalEyes at present - these bodies will benefit from our findings in understanding the cultural value return on investment of their funding, and be better able to decide and justify such funding in the future, thus Influencing Public Policy

Business/Industry:
o All theatres considering the value of accessible performances - theatres will benefit from our findings of the full value (both economic and beyond) of them choosing to dedicate some of their performances to be captioned or audio-described, to enable them to make Commercial decisions about the number of performances they make accessible.

Charity:
o Accessible Theatre suppliers (charities like StageText and VocalEyes) - these will benefit from our findings of the full value of the services they provide. This will help them to consider whether any Operational and Organisational Changes (such as concentrating resources on different aspects of their service) or Technological Changes (such as the understanding that sections of their audience might accept use of new and cheaper technologies - such as Google Glasses, for example - to reduce the cost or increase the value of their service) may optimise their work's value to their audiences. It may allow them to make better business cases for continued investment from existing funding sources, and potentially help them identify and attract new funding sources (

General public:
o People who are hearing impaired, vision impaired, older or who have English as a Second Language (and the people they would choose to go to the theatre with) - these people will benefit from our findings which will enable the cultural value that they ascribe to accessible theatre to be more widely understood, enabling them to feel more included in society. This will also strengthen the business case for the provision of accessible theatre and inclusive cultural activity, potentially contributing to increased opportunities for hearing and visually impaired people to engage in mainstream culture, both of which may impact their Health and Well-being.